Project High Speed Header (HSH) - Next generation combines

Project High-Speed Header (HSH) is a disruptive tractor mounted combine harvesting system avoiding the need for conventional high mass /power self-propelled machines. Project HSH cuts, threshes and will sieve grain within a tractor mounted header. It utilises existing on-farm tractor power for propulsion. It is an ambitious, transformational and game-changing idea with reduced financial cost and environmental impact - reduced end-to-end carbon emissions linked to the United Kingdom's carbon net-zero ambitions.

Large machines cause soil compaction, and their cost is a barrier to entry to new farmers. They require very large fields, with known, consequential, and serious loss of biodiversity and carbon reservoirs from boundary hedges and ditches. Transforming agriculture to a sustainable model that regenerates biodiversity, increases the health of soils, and creates viable carbon stores requires a paradigm shift across the farming system. Delivering this vision will require new fleets of farm vehicles that are highly productive whilst light weight, low cost and flexible.

Project HSH develops a novel (patented) tractor mounted combine harvesting implement, where grain is threshed and sieved inside the header _per se_ rather than an internal drum. This simple innovation significantly reduces harvester mass enabling a flexible tractor mounted system with 9m width headers.

HSH is delivered by Eyre Trailers, agricultural engineers and HSH inventors, in collaboration with the Lincoln Institute of Agri Food Technology.